TutorHero - a revolution in primary tutoring

TutorHero is a Software as a Service (SaaS) product which automates the process of identifying knowledge gaps and developing individualised learning plans for tutees, guiding them to interactive video content which is most useful to them. Using machine learning to assess students, forms a consistent map of students' weak areas allowing the platform to automatically flag misconceptions that require 1-to-1 tutor-to-student intervention. This fully automated aspect of the system is referred to as "TutorBot". No other platform is able to provide consistently refined leaning plans and flag manual interventions at scale.

The COVID-19 pandemic has hit education hard across the globe with 1.53 billion learners out of school (UNESCO) and 184 country-wide school closures, impacting 87.6% of the world's total enrolled learners. If left unaddressed, interruptions to education can have long term implications -- especially for the most vulnerable. TutorHero aims to address this quickly and at scale.

In the short term, the platform will be tailored to helping UK students in Y5&6 fill knowledge gaps and re-join their level of competency as these students are in a critical stage of their education, due to transition from primary to secondary education, over 250 interactive videos will be available on launch.

TutorBot periodically assesses students, creating a feedback loop which constantly measures and directs learning efforts, adjusting the students learning path based on their current understanding. Human tutors are not redundant though, TutorHero acts predominantly as a force multiplier, students are expected to receive 1-to-1 'live' support online to get the unique input and reinforcement they require in order to learn effectively for 5% of their learning.

This 5 month project will develop and test TutorHero, ultimately producing an MVP to showcase its capabilities to target customers, parents and schools. After this project, the team intends to rapidly deploy the product to live environments and sign up the first users within 2-4 weeks.

By rethinking how tutoring is delivered and developing TutorBot, the platform is able to deliver high-quality individual tutoring 75% cheaper than traditional alternatives, directing 95% of learning to prerecorded reusable content, this opens the door to households who have previously been unable to afford tutoring, creating new demand.

Initially focussed on the UK educational system, the underlying technology has the potential to be integrated/adapted to suit any education system globally making global education more resilient to disruption and bringing tutoring into the 21st Century.

Additionally, TutorHero will feature "live class" functionality allowing educators to group students together into classes in order to deliver coordinated online class learning. This will allow teachers to deliver supplementary online lessons through to entire curriculums remotely. The tools will enable school teachers to deliver their existing resources through this fully remote platform.